3D genomics and epigenomics underpinning cryptococcal drug resistance

Fungal diseases pose a growing threat to humans. Cryptococcus species cause one of the deadliest fungal diseases in the world, and are responsible for an estimated 180,000 cases of cryptococcal
meningitis occurring worldwide each year. Recent scientific investigations have revealed that up to 9 genetically distinct populations exist, all of which are thought to respond and undergo changes in
response to antifungal treatment. Very little is currently known about the genomic and epigenomic responses to antifungal drugs in Cryptococcus. We propose combining state-of-the-art laboratory and
computational approaches to understand the evolution of Cryptococcus genes in 3-dimensional space. Through this approach, we will uncover how the physical structure of DNA changes when
exposed to antifungals. This project will reveal new biological mechanisms underpinning disease and drug resistance in a medically important fungus.